Cold-pressed juice home-delivery and wholesale distribution

This groundbreaking venture explores technical and packaging options to offer a convenient way for consumers to enjoy cold-pressed juices delivered at home or work as frequently as they like for a fair price.